Robert Gordon University and AISUS Offshore Limited KTP 23_24 R3

To develop an Artificial Intelligence driven Immersive Inspection Platform for energy sector asset inspections, leveraging multi-modal data, artificial intelligence, and immersive augmented/virtual reality technologies, aimed at enhancing efficiency, accuracy, and predictive maintenance capabilities.